The University of Reading And DIY Framing Limited

To develop a suitable platform which integrates existing and new applications to provide the technical systems required for rolling out a new franchise business model.